Intelligent Valve

Nowadays almost all valves in the potable water industry are operated manually. A goal of the Project is a further development of a new reliable self-actuated valve with low energy
consumption that can be controlled by the existing mobile phone communication networks and powered by energy that is harvested at the place of its installation.
The truly remote control capability of the suggested valve will eliminate the necessity of
construction of very expensive power and control lines (usually placed underground) which are required for the operation of conventional actuated valves. Wide application of the valves in pipe networks will have a dramatic environmental impact: the valve can be opened or closed
immediately when necessary from a control office/station minimising spillages and provide the quickest and optimal way of supply re-routing in the network. It also will have a significant
carbon footprint reduction in the network's operation because it is not necessary to send an
operator- usually by vehicle- to the places where the valves are located.
The strategic goal of the "Intelligent Valve" development aims at opening an extra dimension in pipe network management - to link control valves to an extended data network, coordinating
control valve operation with the increasingly detailed data available on flow rates, pressures and other operating conditions. Connecting valves to a network allows distribution control, which can enable operators to reconfigure piping and networking systems so that a field can continue
producing even if there is a blockage in, or damage to, the pipeline network.